ImageHOLDERS Integrated Guardian Kiosk Project

As the world adjusts to a new operating environment imageHOLDERS can provide critical touchless self service solutions for use by both the private and public sectors to mitigate COVID-19 risks and allow companies, customers and government to operate effectively and safely with the welfare of staff, customers and the public in mind.

Specifically, we will be offering a range of kiosks which will combine fever detection and facial recognition with haptic/gesture-based input mechanisms. In this way we can make many interactions touchless and so significantly reduce the risk of disease transmission in public spaces, offices, gyms, hotels, airports, shops and many other environments.

By implementing these self service solutions we can materially reduce the risk of transmission between colleagues, customers and the public without negatively impacting the experience involved for all parties. Applications and benefits will include;

-Fever detection will take place at a distance of up to 4 meters and will not require staff to interact with customers/colleagues

-Facial recognition can be used for automatic identification and registration of visitors/customers/staff, reducing the need for face to face interaction

-Haptic devices can prevent the transmission of germs via touchscreen devices whilst retaining the functionality of these devices.